The SAMULET Programme: Processing of Advanced Materials: Project 5

SAMULET Project 5: Processing of Advanced Materials - To develop the manufacturing technologies to efficiently process “advanced materials”, metallic materials, polymeric and composite structures. Manufacturing technologies include the primary processes to form, create or join components or assemblies including inspection for damage or faults and how to repair. Applying high performance materials to their full potential will result in long term financial and environmental benefits throughout the supply chain.